mJumper

This project will qualify a carbon fibre subsea jumper for deep water oil and gas production. Jumpers that connect the subsea infrastructure are key enablers for these projects. However existing steel products have become very large to accommodate the positional uncertainties, relative motion and environmental loading. Furthermore these products have limited life and require complex integrity management programmes leading to high costs and energy demands from vessel operations. The m-Jumper programme partners have identified an opportunity to qualify a standard lightweight carbon fibre jumper that can be installed by a much smaller installation vessel. This will reduce the installation time, the size and energy consumption of the vessel and the overall cost of the installation. The longevity of the composite jumper will increase the product lifetime, further reducing energy consumption from integrity management vessel operations as well as reducing the cost and impact of repair and replacement.